AI for Low Carbon Technology Site Optimisation

Farad AI (FAI) has developed a digital twin of the UK's low voltage electricity grid at substation level, providing Low Carbon Technology project developers (such as electric vehicle charge point or renewable energy developers) with significantly better visibility of their grid connection opportunities. Based on customer research, business development activities to date and the research outputs of prior MEDA winners, our users would greatly benefit from the integration of a series of other non-energy datasets to provide them with a more holistic picture of their connection opportunities.

Building on the work undertaken during by previous MEDA competition winners, we are proposing to integrate a series of new datasets into our platform to provide our users with visibility of the above variables. In doing so, we will enable our users to better assess connection probabilities and project risk.